Integrated optical elements for miniaturised atom traps

Project Description

Working as part of the UK Quantum technology hub in Sensors and Metrology led by Birmingham University, this project aims to build optical components for cold atom chips for miniaturised atom traps. Planar waveguide technology will be used to create miniature (1 inch cube size) traps that will find applications for magnetic and gravity sensing, as precision accelerometers and for network timing in future telecomm networks.

This project will involve development of glass on silicon waveguide components to couple light into magneto-optical traps. Working closely with partners in Southampton Physics Dept, Sussex University and Birmingham University the studentship will work on some of the most exciting challenges in miniaturisation of this important technology for real world applications.
With a background in physics, electronics, material science or engineering successful candidates will be enthusiastic to work in a multi-disciplinary team with top quality collaborators across the UK and worldwide. The work will involve cleanroom fabrication, optical design, testing, modelling and theoretical work.

With a background in physics, electronics, material science or engineering successful candidates will be enthusiastic to work in a multi-disciplinary team with top quality collaborators across the UK and worldwide. The work will involve cleanroom fabrication, optical design, testing, modelling and theoretical work.